Exploring new states of matter (New Applicant scheme)

The coming decade could deliver a revolution in our understanding of the fundamental nature of strongly interacting matter. Our current understanding of the strong interaction permits a large variety of bound states of quarks. Quark-anti-quark systems (mesons) and baryons (3 quarks) are the simplest options. Tetraquarks, pentaquarks, hexaquarks, hadronic molecules - are the new objects only recently starting to reveal themselves. In recent years, I led research establishing a new type of matter - the d*(2380) hexaquark. I intend to maintain this internationally leading role in the rapidly evolving, and increasingly competitive, field of hexaquark matter, which I view as one of the major recent discoveries in nuclear physics. The d* can be produced copiously in electromagnetic beam experiments, offering unique possibilities for direct measurement of the shape of a multi-quark state. Further, we have shown the d* has the potential to play a pivotal role in determining neutron star mass limits, EoS properties at high density and when in a condensate is a potential new dark-matter candidate. Recently it was indicated a d* pole in the pn interaction could play a role in nuclear structure viz. nuclear short range correlations. In this period I have a leading role in the preparations and first analysis of electron- deuteron scattering from CLAS12@JLAB, offering the first possibilities to establish the d* decuplet (discover 9 more hexaquarks) and obtain first constraints on the size of the d*. I will be leading analyses of MAMI data (recent 2 month beamtime) which has the potential to give first information on the nature of the interaction of d*. The period is also crucial for the newly-proposed neutral kaon beam facility (KLF), for which I am a co-spokesperson, using the next-generation compact photon sources at JLab (US). This is currently an international collaboration of 100+ scientists from 60+ institutions, commencing operations in 2025 and will be a major new facility for the international community leading up to the realisation of the Electron Ion Collider (EIC) in 2030.